Define equine behaviour monitor

Define is a patent-pending equine technology product that uses data from a sensor at the poll to indentify equine-specific behaviour. Using a related website, owners can choose which behaviours they are specifically interested in monitoring and be told about, according to their priorities for the horse. It will save undue expense and provide peace of mind. This industrial research will build on the prototyping already undertaken, such that it would then be possible to launch an initial batch of units aimed at the racing industry.